Enhancing Robot Learning from Human Demonstration

The research investigates improving the capability of robots to learn from human demonstrations. Presently, robots necessitate an extensive number of precisely orchestrated professional demonstrations to execute a specific task, and their ability to generalise from such demonstrations is limited. The focus of the research is on empowering non-professionals to teach robots how to perform tasks with only a minimal number of demonstrations.
To achieve this goal, imitation learning through behavioural cloning and inverse reinforcement learning will be used. Within these areas, investigating what methods are being used to record and learn from human demonstrations will be undertaken with the aim to improve them throughout. Recent innovations in human body and hand pose estimation enable more accurate representations of human demonstration, where the human's actions from visual observations can be directly translated into a 3D simulated environment. This improves significantly on previous methods where accurate recording of task demonstration required teleoperation or physical manipulation of a given robot - both of which require expert intervention.
The PhD investigates how these demonstrations can be encoded into goals and sub-goals for learning effective robot policies. By combining existing techniques in observation embeddings through unsupervised learning, evolutionary updating of design-specific control paradigms, imitation/reinforcement learning and Sim2Real, the goal is to reduce the amount of human effort required to train an effective, generalisable robot policy.
The novel contribution of the PhD is to synthesise existing methodologies to reduce the number of demonstrations required for training a robot in a new task.
This research direction aligns closely with the EPSRC's AI research area.